Offshore MTDCs - Strategic Advancements for Enhanced System Services

Led by TNEI in the UK, in collaboration with Cardiff University and the Electric Power Research Institute (EPRI) in the US, this ground-breaking project aims to address critical challenges in the ongoing decarbonization of the UK Power System. Aligned with the UK's ambitious Net Zero by 2050 commitment, the initiative also seeks to enhance collaboration between the UK and the US, working towards advancing offshore wind installations in both nations.

As the UK undergoes the closure of traditional power stations, including coal-fired and synchronous plants, the project focuses on engineering challenges such as voltage stability, short circuit levels, system inertia, and reactive power capability. With a substantial emphasis on renewable energy, particularly offshore wind, the project aims to amplify the capability of these sources to provide essential grid services.

GB has made significant strides in offshore wind installations, a cornerstone of its decarbonization strategy. However, most turbines currently do not contribute beyond their basic requirements, leading to increased operational costs. The UK government's target of achieving 50GW offshore wind capacity by 2030, coupled with the release of the National Grid Electricity System Operator's Holistic Network Design (HND), underscores the need for advanced infrastructure planning to support this growth.

The HND introduces meshed Offshore Wind Networks, incorporating two Multi Terminal High-Voltage Direct Current Networks (MTDCs) - a first in the UK. Given the early stage of Grid Forming technology in GB, particularly in the context of offshore wind, and the prevalence of AC-designed offshore wind installations, this project seeks to model future MTDC Offshore Networks. It aims to assess the effectiveness of various converter technologies in supporting the Power System.

TNEI will lead modelling efforts, exploring diverse converter control modes and developing optimal black start strategies for HVDC converters and Offshore Windfarms. Cardiff University, a key project partner, will test these models in a laboratory environment. Once validated, the project will culminate in the development of a tool integrating the outputs of EPRI, the US partner, who will enhance black start restoration metrics. These metrics will be crucial for the System Operator to efficiently procure restoration services from Offshore Wind, contributing to a resilient and sustainable power infrastructure.

This collaborative effort not only addresses immediate challenges in the UK Power System but also fosters transatlantic knowledge exchange, driving advancements in renewable energy integration for a greener and more sustainable future in both the UK and the US.